Greenwave: Transforming Driving Behaviour for a more Efficient and Environmentally Friendly Fleet

Greenwave is a ground breaking smartphone application which uses traffic signal data derived from Birmingham City Council’s Intelligent Transport System (ITS) to transform fleet driver behaviour through encouraging them through gamification to drive in a more efficient manner, approaching traffic signals at an optimum speed to ‘ride the Greenwave’. Drivers will be awarded with a green score each time they drive, based on both their driving style and how they approach traffic signals. Points will accumulate over the month with a monthly league board rewarding the driver with the highest score, thus gamifying driving behaviour and encouraging more efficient driving styles. The solution, developed by Checkedsafe and CloudAmber, will be deployed as a trial on 12 Masternaut equipped vehicles in Amey's Birmingham Highways utility contract over a 6 month period to monitor the impact on MPG and vehicle emissions with the aim being to deliver a 10% reduction in monthly fuel costs and CO2 emissions. There is no known solution of this type in existence which uses data feeds from existing infrastructure to provide drivers with live updates enabling them to change their driving style.